Enhanced Low Emission Combustion Technology (ELECT)

The continuous drive of the airline industry to achieve ever more stringent fuel burn, noise, emissions and
lifecycle cost requires a step change in combustion system design. To address this, Rolls-Royce is investing
heavily into lean burn combustion technology. The ELECT programme aims to improve lean burn system design
rules and fundamental understanding. This will enable significant simplifications to the current fuel system for
civil large engine application circa 2020. Additionally this programme aims to further improve the lean burn
system architecture, by incorporating the latest technologies within the control and combustion communities,
to provide a more robust system with reduced complexity for civil medium and large engine applications circa
2025.